Lithium-ion battery state of health estimation

Electric vehicles (EVs) play a key role in decreasing the carbon footprint of the mobility sector. Their high upfront cost, limited range and slow charging speed are however a barrier to increased EV uptake. Reducing the cost and improving the EV Lithium-ion (Li-ion) battery could reduce these barriers.

There is, however, limited knowledge in the safe operation and degradation rate of Li-ion batteries. This is largely due to the complex electrochemical mechanisms not being well understood. Furthermore, the large operating envelope (temperature, charging speed etc.) over its lifetime require resource intensive testing to parameterize semi-empirical models. The battery is therefore operated very conservatively, resulting in oversizing the battery and sub-optimal operating conditions resulting in inefficiencies and higher costs.

This PhD aims to provide optimal testing strategies and accurate modelling of Li-ion batteries in order to provide information to facilitate more efficient operating strategies (e.g. fast charging). This will be achieved by a combination of advanced design of experiments (DOE), modelling and machine learning. The core of the PhD, will focus on methods to estimate the state of health of the battery cells over various operating ranges.

The initial part of the PhD will focus on building a model structure which is based on a data driven neural network. The accuracy of this model will then be assessed using existing battery data in literature and data provided by the industrial partner. An experimental test campaign will then be designed and implemented, in an attempt to efficiently parameterize the battery models. The resultant battery models would then provide important information to improve the safe operation range of the battery.

More efficient testing methods and accurate modelling of battery degradation will speed up development time in the design phase of the Electric Vehicle production. It will also facilitate development of new battery architectures and more efficient operating schemes (e.g. improved fast charging strategies).

Both of these developments would decrease the overall cost of batteries in EVs. This could decrease overall EV cost and accelerate their uptake by consumers, thereby reducing the overall carbon impact of the mobility sector.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.